Freyda: Improving Financial Opportunities Through Machine Learning Automation

Freyda is leading the revolution to digitise the investment industry, utilising the latest advancements in AI to reduce manual data entry and facilitate better investment decisions powered by data.This project will focus on the development of advanced Machine Learning approaches to deliver unrivalled data accuracy that can deliver real change to the industry, enabling investment professionals to focus on realising more opportunities that will drive organisational, industry and economic growth.